Host Responses to Viral Infection: A fundamental understanding of immune response

Technical abstract
This project will link host viral restriction factors with early innate immune responses leading to a deeper understanding of how the adaptive and potentially protective immune response develops.

Working with strategic partners we will deploy genome-wide loss-of-function phenotypic screens to identify intrinsic host restriction factors. We will perform targeted experiments using cattle, pig, chicken, and mosquito cells to identify host mechanisms of sensing and responding to viral infection. For example, Aedes aegypti genome CRISPR screens will identify novel anti- and pro-viral factors. We will then apply proteomic and transcriptomic approaches to characterise the subsequent vector response to arboviral infection. Integrating these datasets by machine learning methods will identify pathways that influence the vector tropism of arboviruses. We will examine host expressed restriction factors that bind viral RNAs and impede replication. Flaviviruses will provide a model to delineate the impact of deregulation of IFIT1 in RNA-binding antiviral activity. Inclusion bodies (IBs) are emerging as critical sites for interactions between viruses and innate immunity cofactors. We will use bovine respiratory syncytial virus as a model to understand the mechanisms by which host cell factors are sequestered by viral IBs and their consequences on cellular process and more broadly to disease pathogenesis.

We will use systems approaches to link the impact of innate immunity to disease outcome. For example, we will use attenuated foot-and-mouth disease viruses (FMDV) as tools to identify the quantitative and qualitative components of the immune response that prevents disease and drives protective responses. Transcriptomic signatures of epithelial and immune cells from the tonsils of infected sheep and pigs will be investigated by single cell RNA-seq. This will be complemented by fluorescence immunohistology and spatial transcriptomics of the infected tissue, producing integrated data from molecular signatures of immune induction and their cellular location to the development of a protective response. We will deploy our established CRISPR/Cas9-based in situ editing pipeline of Marek’s disease virus-transformed cell lines to examine the role that specific chicken genes play in neoplastic transformation. In collaboration with University of Surrey, existing datasets will be integrated with new data to drive AI approaches to support a systems understanding of Immune responses and oncogenesis.

We will dissect the protective elements within adaptive immune responses. We will ablate candidate molecules to manipulate the survival and proliferation of influenza A virus (IAV)-specific porcine lung resident memory T (TRM) cells in primary epithelial cell and lung organ cultures. In parallel, we will define changes in the respiratory tract milieu following IAV infection that may influence TRM cell survival. There are profound differences between the adaptive immune systems of newly hatched and older chickens. We will investigate the immune responses to vaccination with different antigens and subsequent IAV challenge of chicks and chickens. We will explore the diversity of antigen-specific T and B cells and combine this with broad immunological analyses to inform the optimisation of IAV vaccination strategies. We will better understand the mechanisms that prevent the induction of effective neutralising antibody responses to porcine respiratory syndrome virus (PRRSV) by interrogation of lymphoid tissues; combining phenotypic and functional analyses of B cells, T follicular helper and regulatory cells, with single cell and spatial transcriptomics to evaluate how germinal centre responses evolve during PRRSV infection. In collaboration with BI, these studies will be complemented with comparative work using a related murine arterivirus.